ALMA Archive Software Development

ALMA is an array of telescopes under construction on a 5000m high plateau in Chile. It will revolutionise our understanding of how galaxies, stars and planets form. The work to be undertaken here will allow scientists to access their observations made with this new telescope.